University of Kent and Shearwater Systems Limited

To develop capability of integrating healthcare Internet of Things technologies and healthcare data analytics, to provide innovative monitoring of patients with long-term health conditions.